Assisting decision making from visual data via human-in-the-loop AI

The proposed research project explores enhancing human-machine collaboration in high-stakes visual decision making settings such as medical fields like radiology and ophthalmology. Given the rapid advancements in computer vision and machine learning,
integrating AI methods into medical decision making processes holds significant promise.
However, current systems often interact with users in a static manner, failing to adapt to the dynamic learning processes of human experts. This project aims to develop ML systems that not only assist humans but also adapt to their evolving knowledge and skills. For this, we will investigate how interpretable representations can be leveraged to foster direct collaboration between users and AI systems, how more realistic models of human learning can enhance human teaching, and how decision making can be supported in real time. Ultimately, this research aims to create adaptive systems that not only support decision-making by managing cognitive load and providing relevant information but also contribute to the user's learning process, making the collaboration between human and machine more effective while keeping the final decision in the user's hands.